Route Monkey Limited

MaaS Optimiser: Our novel idea is for a smart-device based "Mobility Advisor" that will use a
combination of cognitive computing, artificial intelligence, machine learning and optimisation
algorithms, game-play mechanisms and social interaction to help (a) people move optimally
from door to door (b) businesses to move freight optimally door to door, anywhere on the
planet.